The role of Pax7 in muscle satellite stem cells

Technical abstract
As animals age, they lose muscle mass and existing muscle becomes less strong and has a higher fat content. After birth, muscle fibre number is fixed. Muscle mass and muscle repair are enabled by the activation of muscle precursor cells, called adult satellite stem cells. These special cells contain a unique protein called Pax7. Animals lacking Pax7 are born growth retarded and die soon after birth because muscle satellite cells die. The aim of this project is to determine the role of Pax7 in muscle satellite cell survival, and to find out the mechanisms responsible for Pax7 synthesis and action.